University of Strathclyde and Innovent Technology Limited

To embed advanced image/video processing, data analytics and machine learning expertise in the business of precision agriculture of livestock farming, improving performance of QSCAN and QBOX systems and, ultimately, enhancing animal welfare and farm productivity.